Fridge Demand Response Feasibility Study

The aim of this project is test the feasibility of a simple, automated way for households to become involved in

saving energy when the electricity network is stretched, which can happen many times a year.

This can be done via an internet-enabled smart plug connected to the fridge, which would switch it off (and

back on) for a short time, on command from the National Grid.

Households get paid for this, and some may donate this cash back to charity to buy the same plugs for a fuel-

poor household (who would get paid every year).

As part of this project we would run a pilot with housholds to test the functionality and acceptance.